AMEX-AR - Ammonia Extraction from Agricultural Residue

A decentralised system designed to be located on-farm to extract Ammonia emissions at source and stabilise them to halt their emission pathway.

In the process, converting them into a transportable and valuable source of slow release nutrients.